The Culture of Celebration: Commemorative Print in Europe, 1450-1700

The project will advance knowledge of early modern European history by exploring an ever-present, yet neglected, feature of celebrations and festivals during the period: cheap, ephemeral print. Graduations, weddings, pageants, fairs: participants from across the social spectrum looked to cheap print to commemorate the special events that shaped and marked their lives. Using archival research to examine bodies of hitherto unexplored print, the project will contribute to social and cultural histories by providing new insights into life milestones and local celebrations. It will also join the vanguard of book history research by attending to the print of everyday life: ephemera.